DRES

We wish to investigate the feasibility of developing a renewable energy system which enables
the owner to generate electricity for self-consumption and for export to the grid. PV and
wind energy provide a variable electricity source which could be combined to make a more
effective and consistent electricity source. In addition, the load demand from a typical user is
also highly variable and we believe we can improve the match between generation and load
demand, in a manner that makes economic sense.